Birmingham City University and Evac+Chair International Limited

To design and develop a universal Stretcher Interface Device for neonatal equipment to be securely attached to European Ambulance Loading Stretchers and other markets worldwide.